Composite material technology for next-generation Marine Vessel Propellers

CoPropel puts forth a holistic approach towards the realisation of marine propellers made of advanced composite materials. Compared
to their traditional counterparts, marine composite propellers offer efficiency gains in propulsion efficiency, noise reduction and weight
savings. The CoPropel project will see an interdisciplinary team of experts drawn both from research and industry, from theoretical
considerations and numerical modelling to precision manufacturing - assembly and experimental verification testing. The CoPropel action
brings together 9 organisations from 5 countries: 4 Research Institutes – TWI, University of Ioannina, Brunel University London and
The Bulgarian Ship Hydrodynamics Centre; 4 Industrial partners – Loiretech, MECA, Danaos and Glafcos Marine with one certification
body Bureau Veritas Marine & Offshore. Together, we will develop and bring to market a marine composite propeller with an embedded
structural health monitoring system. The proposed activities will mature our Technology Readiness Level to 5-6 and drastically derisk the integration of the investigated solutions on future products, effectively resulting in reducing the direct operating costs for the
operators while minimising the environmental impact. Existing work by the partners has shown an approximate 12% reduction in energy
consumption and subsequent fuel consumption, with the potential savings exceeding 15% at full-scale marine vessel propellers, which
will be investigated and confirmed during our real-time sea trials as part of the CoPropel project.